Trembel application

Trem-bel: An alerting system incorporating a body worn soft band for those who are hard of hearing. It will alert the user to home warnings for example the door bell, the fire alarm or cooker timer, and many others others.